Global assessment of flood impact on emergency service provision to vulnerable populations under climate change

The research project aims to identify vulnerability 'hotspots' of global populations in terms of emergency service provision during times of flooding of various magnitude under climate change. This will involve the use of Big Geographical and Climate Data to evaluate geographical differences of vulnerability 'hotspots' in terms of Ambulance and Fire & Rescue Service accessibility within regulatory timeframes. The project will also incorporate climate change by a variety of future flood risk maps for the analysis of varying flood event probabilities, emission scenarios, and timeframes. An economic assessment to express actionable risk information in monetary terms will also be conducted. The findings generated from this project can be used by national and international decision-makers to inform their adaptation strategies.